Pleural cavity as a driver of ventilator-induced systemic inflammation

Mechanical ventilation is a crucial component of modern intensive care units. It allows operations to take place that would otherwise be impossible, and is an absolutely vital intervention for critically ill patients with respiratory failure, who would die without ventilator support. Ventilation is however not harmless, and it is now widely accepted that it can worsen patients' outcomes through a process called 'ventilator-induced lung injury', or VILI. People suffering from Acute Respiratory Distress Syndrome (ARDS), which can be caused by lung infections, sepsis, smoke inhalation and many other things, are at particularly high risk from VILI, although ventilation can cause damage even in people without underlying illness. Over the last 20 years, the only way doctors have found to reduce deaths among ARDS patients, is to reduce VILI. But mortality remains high (>40%) and it is likely that there is no way to ventilate without causing damage. Thus, understanding the mechanisms behind VILI is of crucial importance, especially given the huge numbers of critically ill patients currently being ventilated worldwide.

The main problem seems to be that the body mounts an immune response to being ventilated, and the subsequent inflammation can cause damage to the lungs and other organs. To investigate this scientists have spent many years looking at different molecules and biological pathways, both inside the airspaces of the lung (alveoli) and within the blood. But these studies have not led to any treatments that work in patients.

In this grant we have proposed an alternative idea, based on exploring the pleural cavity. The pleural cavity is a space between the lungs and the ribcage. It is known that this cavity fills with fluid in many ventilated patients, and that patients with more pleural fluid are sicker, but the reasons are not known. We believe that during VILI the pleural space becomes inflamed, and this then spreads around the rest of the body damaging different organs.

We already have evidence to support this idea, but to prove it we will carry out various experiments in animal models (mainly mice) and in isolated cells. These will be designed to identify what types of cells and biological pathways are stimulated in the pleural space during ventilation, and how important this pleural cavity inflammation is by blocking different parts of the pathways we identify.

If this hypothesis is correct, it has the potential to completely change the focus of investigations into VILI, and open up new avenues for the treatment of ventilated patients.

Technical abstract
Although mechanical ventilation is an indispensible tool in modern intensive care, it also contributes to morbidity and mortality of patients, a phenomenon termed ventilator-induced lung injury (VILI). This is believed to occur due to an inappropriate inflammatory response within the lungs, followed by systemic propagation of inflammation leading to multi-organ failure. This has been explained in terms of VILI promoting movement of mediators across the alveolar-epithelial barrier into the blood. However there is little direct evidence to support this.

Here we propose a novel hypothesis, that the pleural cavity is in fact the driver of ventilator-induced systemic inflammation. Our preliminary data provide strong evidence for this alternative mechanism, demonstrating that VILI upregulates cytokines in the pleural space and activates pleural macrophages and mesothelial cells. Moreover, translocation of proteins from the pleural space into the circulation is very rapidly enhanced.

To explore this hypothesis we will firstly use our well-established mouse VILI model to determine the nature and kinetics of inflammation in the pleural cavity, and how the response compares to that in the alveoli and blood. We will then carry out in vitro cell culture experiments to elucidate how different cell types within the pleural cavity communicate with each other. We will explore the contribution of pleural cavity inflammation to systemic / non-pulmonary organ inflammation during VILI by blocking various (identified) inflammatory pathways within the pleural space. Finally we will clarify the translational potential of our findings by carrying out experiments in a more 'clinically-relevant' scenario incorporating underlying lung injury, and in a large animal (pig) model of ventilation.

If successful, this study has the potential to change the focus of VILI research, and introduce new options for treatment of ventilated patients by targeting the inflamed pleural cavity.